Balancing Precarious Work and Care: How Well does Labour Law Respond to Women's Changing Work Patterns?

At a time when women are predicted to take on considerably higher care burdens as a result of public sector 'austerity' cuts (Women's Budget Group, 2011), the pressures on many women balancing work and care are set to increase. This is even more of a problem for women in precarious work because employment equality rights allowing employees to negotiate flexible work are based on a 'standard employment relationship' model and therefore exclude a wide range of (predominantly female) precarious workers, including agency workers. It is known that women choose (Williams, 2010) or, if they are on low income, are forced into, precarious work (Alakeson, 2012) precisely because of unpaid care obligations. With the increased effects of public sector cuts on women, and with government currently in the process of formulating new flexibility rights in the workplace through the recent 'Modernising Workplaces' consultation, it is extremely important that any new policies and laws take account of these social and legal problems.

This socio-legal project will use new qualitative research on women's working lives to propose a radical re-evaluation of UK labour law and policy. Most UK labour law is based on the 'standard employment relationship' (SER), an outmoded concept of work, which is a relic of the post World War Two industrial era. Apart from other problems, the SER assumes that most workers are in permanent, full time work with a single employer, and that workers do not have any obligations to care for children or dependents. A key problem for UK policy-makers is that the SER is modelled on, and contributes to, embedded inequalities between women and men in the workplace, and that it continues to place the burden of unpaid care on women.

This project will undertake the first in-depth research into the experiences of those people who are most likely to be disadvantaged by the gender assumptions in the SER: precarious female workers with care commitments. It will investigate how the legal frameworks stemming from the SER affect the day to day lives of women balancing precarious work and care, women's reasons for doing this work, and their strategies for managing the tensions caused by care dilemmas. This rich, empirical data will then be used to feed into a new gender-sensitive vision for UK labour law and policy. As such, 'Balancing Precarious Work and Care' will be the first project in the UK to use qualitative research on women's working lives to reformulate key concepts in labour law.

This research will be important to a number of non-academic groups, including trade unions; advice organisations for precarious workers, working families, and single parents; legal policy groups; and equality lawyers. Research findings will be disseminated in the form of a substantial policy report; an information summary on current UK and EU law aimed at precarious workers; an international conference bringing together researchers, lawyers, policy-makers, trade unionists, and grassroots activists on how to tackle the precarious work/care dilemma; and a project website. Findings will also be published in academic form through peer-reviewed journal articles and will form the basis for a monograph proposal to be completed after the end of the grant.

Potential impact
The proposed research will benefit precarious workers with care commitments and the grassroots organisations that support them; lawyers and government; and trade union and national and international policy organisations. Many representatives from these groups have already agreed to participate (see pathways to impact).

This project will contribute timely evidence-based law reform and policy proposals on precarious work and care to government, non-government and union actors. It will develop critical knowledge about gaps in labour and equality law amongst lawyers, trade unions, and equality policy groups. It has the potential to improve the working conditions of many women, using qualitative research on their experiences to encourage a range of innovative legal and policy solutions to the problem of balancing precarious work and unpaid care.

1. PRECARIOUS WORKERS WITH CARE COMMITMENTS. Precarious workers will benefit from: practical legal advice contained in the information sheet (see case for support); increased awareness, amongst policy-makers, of their specific needs; changes in law and policy arising from policy proposals arising from the research. Grassroots organisations will benefit from: new empirical research on the working experiences of women performing unpaid care; information about employment law and policy gaps surrounding unpaid care and precarious work. This, alongside the project's policy proposals, will be useful in formulating internal organisational goals and in drafting their own new policy solutions.

2. LAWYERS AND GOVERNMENT. The Department for Business, Innovation & Skills (BIS) has just closed a key consultation on reforming the UK's workplace flexibility laws (Modernising Workplaces). Given the timing of this project, research findings should be ideally placed to influence the legislative debate and any future debates about reform of flexible work. The PI will work with specialist lawyers, and policy-makers (including those on the Advisory Group), in responding to proposed law reforms and, where necessary, outlining alternatives to government departments and shadow ministers.

3. TRADE UNIONS AND POLICY ORGANISATIONS. As above, trade unions and policy organisations will benefit from new data on the working experiences of women performing unpaid care, as well as employment and policy gaps surrounding unpaid care and precarious work in the UK, when formulating their own briefings in conjunction with the legislative process. All beneficiaries in this category will be able to use the project's specific legal proposals in formulating alternative visions of UK and international labour law, through legal and policy initiatives at domestic and international levels.

Collaboration will take place as follows (see pathways to impact for full details):
A) Advisory Group(AG): Including representatives from trade unions, policy-makers, lawyers, and grassroots organisations, as well as key academics. It will meet twice, at key stages in the project, to advise on research design and dissemination, being consulted at other regular intervals. Some members will assist with reaching research respondents.
B) User Involvement in Research Design: Open meeting to be held in London in June 2013 to facilitate user involvement/feedback on the project. Plans for the open meeting to be discussed in advance with the AG and advice sought on how to maximise user-engagement. Key trade union and grassroots organisers will be invited from the three research sites. Research respondents to be given the option to comment on research design, execution, and dissemination when interviewed.
C) User-appropriate Activities/Dissemination: legal information sheet for precarious workers; policy report for lawyers, policy makers, trade unions, and government; one day end of event conference for all.